University of Cambridge and PragmatiC Printing Limited

To transfer academic knowledge of degradation mechanisms in amorphous oxide TFTs into scalable test methods for monitoring and improving device robustness within PragmatiC's production process